Neo-gemstones

Building on pioneering research that grows rubies in-situ from waste crystal materials, this project aims to revolutionise the jewellery industry through sustainable, localised gemstone production. By using commonly available waste as seed material, the process accelerates crystal growth while eliminating the need for mining. The commercial strategy involves piloting a studio-based service model to refine the process, followed by the development and sale of DIY gemstone-growing kits tailored for independent jewellers.